Using Energy Storage to Help Climate Change Victims and to Stop Modern Slavery

Power Migration Partners Ltd (PMP), which is a British technology startup, has invented a novel flow battery technology that is low-cost, long-lasting and easily scalable. This is called the graphite-sulphur Single-Liquid (SLIQ) flow battery. PMP has formed a consortium with KERA-charity which is a south Asian charity based in Sri Lanka, to carry out R&D and to assemble a trial feasibility prototype of a multipurpose Emergency Energy
Supply Unit (EESU) to support disaster relief efforts. When not used as an EESU, this system will be used as an energy storage system in a Solar PV powered computer training lab to teach essential computer & English language skills to plantation workers, especially for women and children who are unfortunately being used by
large plantation companies as modern day slaves. The end result of this project has the potential to save
human lives, especially in developing countries. The project will be finished within 1 year. While supporting some of the poorest and most vulnerable people on planet earth, this project will open up a market opportunity exceeding £2.6 billion for British businesses by 2020 using a strategic business model.